Abertay University and 20/20 Business Insight Limited KTP 21_22 R5

To create a seamless online customer journey, where business processes are optimised to ensure speedy customer response and easy transition from first contact about training opportunities through to final certification.